The Imperial College of Science, Technology and Medicine and DNAe Group Holdings Limited

To develop a blood test-based molecular analysis technique for monitoring breast cancer patients for early evidence of recurrence of tumor DNA.